Humanimalistic Worlds. A Study of Contemporary European Cinema

My project addresses political philosophy, film-phenomenology, and animal studies. My point of entry is Giorgio Agamben's notion of "anthropological machine" - the Western definition of humanity as exclusion of animality. Precisely this attitude underpins gender, racial, and religious discriminations. Jacques Derrida discusses the deconstruction of human superiority against a flat category of "the animal". Instead, he draws attention on the ontology of nonhuman animals. By calling into question the human-animal divide within the interdisciplinary "non-human" turn, I aim to dismantle a mechanism than mitigates anthropocentric power.
My project discusses the presence of animals in contemporary European cinema, as well as their allegorical potential. I argue that, after studying the ethical consequences of human/animal separation (Agamben), we ought to reconfigure the political potential of metamorphosis.The overarching aim of my project is to examine the transformation and the allegory as crucial tropes in relation with political philosophy as well as contemporary animal studies, to expose how fiction films can question and transcend anthropocentrism. Amplifying ethical issues to politics, I propose the trope of animal metamorphosis as an output of the urge for unity within fragmented
European political climate. Avoiding any potential homogenisation of "Europeanness", my doctoral work will analyse a palette of "minor" European cinemas: Scandinavian, Central, and Eastern European.
Investigating both socio-political climate and (co)production conditions, my work will analyise an imminent phenomenon, originated Post-New Extremism cinema. As representative of a specific theme, my case studies' geographical proximity within Europe opens the debate on the current state of political and economic ruptures within national and transnational organisations, such as European Union. Thirty years after the fall of the Berlin Wall, delineations such as East and West are constantly
reconfiguring the geopolitical field. Contemporary European cinema of small nations is both a product of its time, and an active element in future-formation, is of both diagnostic and prognostic significance. Within this framework, the search for a shared identity transcends national cinemas, which is reflected in funding programs such as EURIMAGE. I argue that the strive for Europeanness today is manifested through the narrative motif of animal metamorphoses and allegories, as it is a universalising device to constitute a transnational, even post-human identity to form a unified, yet heterogenous image of Europe in times of Brexit, terrorism, and refugee crises.
My project is rooted in the tradition of film-philosophy, taking films as case studies which illustrate a philosophical pondering, yet also contribute to the debate.
My case study films, as cultural products of human endeavours, resort to animal metaphors to explicate a desire for a European unity, contrary to the hegemonising philosophical premise that assumes that exclusion of animality is the rise of civilisation. To interpret the role of allegory and metaphors in a non-anthropocentric way, I use film-phenomenology to question the similarity= and dissimilitude of human and animal embodiment: the existence we share with animals, as Anat Pick calls it, "mutual embodiment and vulnerability". My project assumes a position outside of the "humanistic gaze", while tackling the ethics of significant otherness (Donna
Haraway) and posthumanism (Patricia McCormack). My BA thesis was a philosophical analysis of the films by Yorgos Lanthimos via the concepts of biopolitics and sovereignty of Agamben. In my MA dissertation, I examined Lanthimos' English-language films according to Agamben's "anthropological machine". The scope of my PhD project is a product of my ongoing research in human/animal relations and its political stake within contemporary philosophy and cinema.